University of Derby and The QSS Group Limited KTP 22_23 R3

To develop a novel adaption of Gaming Technology and Techniques to create an innovative, immersive and engaging platform to deliver remote business consultancy services.